Future Island-Island

Future Island-Island (FII) is a place-based project investigating how design can drive green transition through community collaboration, circular innovation, and local knowledge. Co-designing with the Rathlin Island community affords both a lens and a teacher of value to other locations. Rathlin, the only inhabited offshore island in Northern Ireland, was chosen for its distinctive context: it has its own policy and action plan, a Net Zero strategy, and government support for community-led sustainability.
Given its contained scale and peripheral geography, Northern Ireland provides an ideal test bed for system-level change, while advancing its institutional and regional sustainability commitments. The role of design within FII is to harness the potential of small nations to transform waste culture behaviour, and organisational practice with the aim of accelerating a journey of just community empowerment, applied design, and creative worldbuilding.
By deepening interdisciplinary research, this "enculturing transition design" approach works with community concerns such as local waste management, while also addressing regional challenges including coastal pollution and the impacts of tourism. Throughout this project, research and impact is enhanced by 18 co-investigator organisations and more than 30 in-kind partners from private, public and third sectors.
Phase 1 (2023-2025) focused on working with the Rathlin community to imagine and model what a green transition could look like in practice. Five interconnected Work Packages explored waste materials, digital innovation, education, and policy:
WP1: Product Waste Ecosystems
WP2: Green Digital Transition
WP3: Organic Waste Ecosystems
WP4: Designing Sustainable Futures Education
WP5: Green Policies
Through co-design, demonstrators, circular economy modelling, and policy engagement, Phase 1 delivered three overarching aims:
1. Co-design of an authentic, community-led green transition for Rathlin
2. Stimulation of a green digital ecosystem
3. Modelling of circular systems emerging from community collaboration
These were supported by six challenge-based objectives, twelve work package goals, and thirty-five deliverables; all contributing to a shared framework for sustainable change that remains active and evolving.
Phase 2 (2025-2028) builds on these foundations, consolidating the original work packages into three impact-driven pillars with thirty-four new deliverables:
DREAM: Developing Revolutionary Eco-friendly Alternatives with Materials.?
This pillar advances research on waste materials, exploring circular value across Northern Ireland, the Republic of Ireland, and Scotland. Beach and ocean plastics, medical plastics, and wool form the basis for new 3D printing, textile, and composite applications. A Waste-Free Island Blueprint for Rathlin will inform scalable circular models across Ireland and the Argyll and Isles region of Scotland.
GREENLINK: Digital Connectivity Across Lighthouse Locations in Harder to Reach Places.
This pillar extends digital innovation to connect coastal, island, and remote communities. Through immersive digital experiences hosted in community and visitor hubs, GREENLINK raises awareness of green issues and supports eco-learning across the northern Celtic region. Gamified environments make otherwise hard-to-reach heritage and environmental content accessible to people of all ages and abilities.
THE EAST LIGHT: Regenerative Lighthouse and Knowledge Hub.?
Originating from a 2017 Rathlin community vision, The East Light is now being reimagined as a living, place-based demonstrator for a green knowledge hub and imagination space. Focused on green transitions and regenerative design, the site will test new approaches to community co-design, carbon reduction, circular materials, and sustainable enterprise planning, creating a scalable model for place-based innovation and learning.